Project Thea: Hybrid RF-Optical Inter-Satellite Communications System

OrbAstro will develop to TRL5 a complete solution for optical inter-satellite communications, compatible with standard nanosatellite platforms, decoupled from nanosatellite ADCS, targeting the constellation markets.